AI Podcast Advertising System

Klaxon AI is a unique fully automated podcast creation and publishing system that enables anyone anywhere to create one-off or regular podcasts without needing recording equipment, the research and development of a script, or a 'broadcast' voice. The podcasts created can be broadcast in any voice style and any language, enabling individuals and businesses to reach new audiences anywhere around the world. And best of all, users can earn an income from their podcasts by sharing in the advertising revenues generated from them, in a similar way to video producers on YouTube or TikTok.

This project is focused on developing a complementary self-serve AI-driven audio advertising system that will make it just as easy for businesses and organisations of any size to create engaging podcast adverts without any special skills or experience.

Podcast advertising has the highest engagement rate of any form of advertising, with 62% of listeners acting on a brand message heard within a podcast. The Klaxon AI advertising system will enable businesses to tap into the rapidly growing international podcast market without needing to go through an agency or spending days creating adverts themselves, and be able to do so quickly, easily, and for free.